Autonomous feeding station and feed blocks for lumpfish cultivation.

No change from original scope apart from that we cannot conduct the necessary field testing due to Covid-19 restrictions. Therefore we wish to use the remaining funds to further refine our prototype device based on recent feedback. We will conduct the field testing next year April-Sept 2021 at our own cost. The projected impact of our proposed technology still remains valid as is the business opportunity.